Creative encounters in the Wills Tobacco Archive: exploring public and cultural health through interdisciplinary collaboration

CONTEXT AND CHALLENGE
W.D & H.O Wills was formed in Bristol in 1786 - the first British
company to mass-produce cigarettes. The Wills Collection of Tobacco
Antiquities at the M-Shed Museum in Bristol offers a plethora of
under-explored packaging materials, photographs and objects from
200 years of Wills (and Imperial Tobacco) company records. Tobacco is
one of a number of difficult elements in Bristol's past and its
relationship to itself as a contemporary city. Calls for a reconciliation
process to address the city's links to colonial violence
1 are reflected in
the decision to display the toppled statue of Colston as part of an
exhibition about protest at the M-Shed in 2024. Can the Wills
collection help us creatively reimagine both our public and cultural
health as a city? We are curious if creative approaches can be a bridge
between public and cultural health and how our perspectives (creative
writing, history, anthropology, curating, public health) will
influence what we see in the archive and how we see it. We address two
interrelated challenges:
Heritage narratives are often implemented in ways that are
exclusionary, colonising and contested
2
. Heritage can support
human connection. If not adequately managed, it can perpetuate
dis-connection within a community. Increasing public awareness of
the diverse meanings which heritage conveys is paramount.
Smoking rates in Bristol are significantly higher than in England.
16.9% of Bristol's population smoke compared to an England
average of 13%. Hartcliffe in Bristol, home to Wills' head office in the
1970s, has smoking rates of 31.2%3
. Could these patterns be a
cultural legacy of the presence of Wills in Bristol?
Mirroring Bristol's cultural legacies, First Nations people are twice
as likely to smoke as non-Indigenous people
4. Indigenous scholars
argue that a better understanding of First Nation ceremonial uses of
tobacco is essential to public health efforts to lowering smoking rates
in those communities
4. Bristol Integrated Care priorities for equitable
health are to reduce tobacco harm, recognise historical injustices and
utilise community assets. Recognising how historical harms can
become part of public health strategies are, we believe, yet to be found.
What can we learn from Indigenous scholars' public health efforts?